IODP Exp 352: investigating conditions of subduction initiation with stable isotopes

The outer shell of the Earth that we live on is made up of brittle "plates". The migration of these plates across the surface of the planet is directly linked to major geologic events such as earthquakes and volcanic eruptions. In some regions, two plates collide, forcing one beneath the other in a process called 'subduction'. Subduction zones are responsible for much of the explosive volcanism on Earth, including the infamous Pacific "Ring of Fire". Why and how plate subduction starts is a matter of much debate.

IODP Expedition 352 to the Bonin forearc (in the 'ring of fire') aims to recover lavas from the time period when subduction was just starting in the region. These lavas may hold the key to understanding what drives subduction initiation. Furthermore, the chemical changes recorded in the lavas may document how a subduction system evolves through time.

Potential impact
The results and methods applied in this study are of interest to many sectors outside academia including the general public and more disparate applications such as biomedicine.

General Public/Press/Media/Science Education/Museums:
Research on the origins of subduction zones and their associated volcanoes translates easily to press, media coverage and science education bodies. Imperial College London is also situated next door the Natural History Museum, which hosts 'Nature Live' events given by scientists about their research for the general public. Anything with lava never fails to draw a crowd.

Biomedical industry
The MAGIC isotope group at Imperial also has strong ties to biomedical applications through collaboration with M. Rehkamper and his former PhD student F. Larner who investigated Cu and Zn isotopes in blood. Vanadium is a all biologically important trace metal in organic systems and discussion about their utility have already been initiated.